An engineering rulebook for interfacing living and non-living cells - Renewal

Can we reverse-engineer living cells to create artificial cells from the bottom up? Can these artificial cells act as micromachines for specific tasks in physiological environments and as models to understand biological processes? Recent advancements have brought us closer to an era where we can design biology. These strides have been enabled by applying precision engineering principles, traditionally associated with mechanical and electrical devices, to biological constructs.

Artificial cells, mirroring the dimensions of natural cells, can incorporate biological components such as DNA, proteins, lipids, and metabolites, and can be engineered to exhibit key characteristics of life. A convergence of technologies now allows their creation and manipulation with precise control over size, shape, content, compartmentalization, function, and behaviour. We can programme artificial cells to navigate concentration gradients, produce proteins upon external triggers, replicate, and communicate with each other. These achievements suggest that the practical use of artificial cells-in therapeutics, biosensing, self-healing materials, and bio/enzymatic reactors-is on the horizon.

The initial phase of my UKRI Future Leaders Fellowship focused on developing technologies to integrate living cells as functional units within artificial cell systems, creating bio-derived micromachines that blend living and synthetic elements, achieving the best of both worlds. We have (i) demonstrated that artificial cells can interact with living ones at a population level (ii) embedded living cells within synthetic ones to enhance their functionality, serving similar functions to biological organelles and (iii) physically connected synthetic cells to the surfaces of biological cells.

As we seek to renew this fellowship, our aim for the next three years is to harness the most promising hybrid systems we have developed and, through proof-of-concept experiments, showcase their potential in therapeutic applications. Specifically, we will investigate how these hybrid cells can pave the way for new therapeutic classes that are targeted, responsive to stimuli, and equipped with features valuable in biomedicine and beyond, such as motility, decision-making, and in-situ biochemical synthesis. By exploring the integration of living and synthetic systems, we aim to lay the groundwork for a new research domain that merges artificial with living biology.